Open standard for call routing, caller ID and call centre offloading

The R&D in this project will develop a telecommunications standard that will enable:

* More flexible call routing systems, giving organisations more flexibility to route calls through VOIP for homeworkers
* Global caller name ID -- showing the name of the caller, not just the number
* Calls to call centres can be offloaded to online resources (e.g. websites, videos, AI assistants) -- assisting callers and answering their questions quickly and more efficiently.

The standard will create an online presence for every telephone number, enabling for the first time the storage and retrieval of public, structured, machine readable data about any telephone number worldwide. This will make it possible for callers to navigate call centres using on-screen options and easier for organisations to provide answers to caller questions without connecting them to a call centre operative.